LGBTQ Visions of Peace in a Society Emerging from Conflict

During the Northern Irish peace process (1998 -) lesbian, gay, bi-sexual, transgender and queer (LGBTQ) people have been excluded from participating in shaping visions of a peaceful future in both societal and political realms. The social, cultural and political import of this marginalisation remains under-examined, particularly within academic accounts of peace-building. This project seeks to redress the marginalisation of LGBTQ people in conflict transformation processes by providing them discursive and artistic fora to express their stories of political conflict, conflict transformation, and visions of peace. By analysing the processes, practices and outcomes of these expressions via the interdisciplinary application of methodologies across the arts, humanities and social sciences, the project seeks to address this critical gap in research and scholarship, at the same time generating an archive of reusable data and establishing transferable research models for use in other contexts wherein particular communities are marginalised in conflict transformation policies and processes.

A core aim of the project is to investigate the potential effects on the wider public of the embodied and visualised articulation of these stories and visions in the creative forms of theatre and photography. Performative and photographic practices have recently been successfully employed in storytelling initiatives to enhance cross-community relations in societies emerging from conflict; this project extends these researches to explore how artistic, cultural interventions by a marginalised and silenced community can help shape imaginings of a shared peaceful and inclusive future. The twin objectives of the project are therefore recognition of the histories and visions of LGBTQ people by the wider public and by policy-makers, and participation of LGBTQ people in framing broader visions of peace. The project is unique in its cross-disciplinarity, bringing together experts and practitioners in the fields of literary and gender studies, politics and conflict transformation, visual culture, photography, curating, applied drama, social work and community-building to address these key concerns. The innovative and highly collaborative nature of the project aims to stimulate creative interventions in the Northern Irish peace-building context by piloting a co-designed methodology that challenges the dominant frameworks in conflict transformation processes and research. The project aims ultimately not only to effect public perceptions of the LGBTQ community and its role in envisioning a peaceful future, but to extend that impact to policy-makers in Northern Ireland.

Potential impact
Impact Summary

Beneficiaries:
The beneficiaries of the research project include the LGBTQ community, LGBTQ advocacy groups, policymakers, the Arts industries, and the wider community in Northern Ireland.

Summary of benefits
The LGBTQ community will benefit from a methodological approach that includes mechanisms for LGBTQ people's inclusion and active participation in shaping how a peaceful society is imagined in Northern Ireland. These visions will be disseminated in public and policy arenas connecting a community that has been marginalised by the dominant approaches to conflict transformation in the region to the policy-making community and the wider community in Northern Ireland. Through an analysis of LGBTQ people's visions of peace, the project will expose issues of marginalisation in conflict transformation policies and processes and will highlight the social and political benefits of including marginalised voices in imagining the 'peace' to policy-makers. The project will benefit the wider community by opening up dialogic space in the public arena for interrogations of the relationship between dominant and alternative visions of a peaceful society. A number of collaborating organisations have committed fully to the project creating strong research-stakeholder linkages that create concrete benefits for our collaborators (Belfast Exposed, TheatreofplucK, and Outburst) and routes for impact. For example, the project will award financial support for our collaborators to engage in the co-design of ground-breaking creative research, performances and exhibitions with the research team in a context characterised by unprecedented cuts to the Arts. Moreover, the project will enhance outreach opportunities for our collaborators and LGBTQ advocacy groups to engage with LGBTQ people on issues relating to conflict transformation processes and policies. It will provide data (participant testimonies, workshop feedback, and public questionnaire data), images and performance that can be used by LGBTQ advocacy groups to raise issues about LGBTQ people's inclusion in envisaging 'peace' in public and policy arenas. The project will benefit the Arts by highlighting its important role in representing marginalized voices and experiences in societies emerging from conflict which will encourage recognition of how the Arts not only benefits Northern Ireland's cultural economy but also its social development toward a peaceful future.

Impact strategy
Academic\stakeholder collaboration
Dissemination of key findings to LGBTQ advocacy groups and other local NGOs.
Dissemination of project framework and findings to policy-makers through a Knowledge Exchange Seminar presented at Stormont and briefing paper.
Dissemination of project findings to the wider public (including the LGBTQ community) through the Imagine: Belfast Festival of Ideas and Politics; exhibitions; theatre performance; project website; images of the performance and photographic exhibits on bus shelters; open access repositories; and mainstream and social media.